Philosophical implications of the ancient Chinese divination methods based on shuzi gua. A new perspective in the light of recently excavated te

1. [email]
2. Pembroke College, St. Aldates, Oxford OX1 1DW
3. Bachelor of Arts, Oriental Studies, "La Sapienza" University of Rome, Rome, Italy-Final grades: 110/110, with honours (summa cum laude)
4. Master of Arts, Oriental Studies, "La Sapienza" University of Rome, Rome, Italy-Final grades: 110/110, with honours (summa cum laude)
5. DPhil in Oriental Studies
6. Philosophical implications of the ancient Chinese divination methods based on shuzi gua. A new perspective in the light of recently excavated texts.